Impact of restricted food availability on mineral micronutrient status

This project will investigate the impact of cultural, geographical and socioeconomic restricted population subgroups on mineral micronutrient intake and status. The project will seek to identify challenges associated with achieving optimal intake and explore routes for the restoration of adequate nutritional status.